Detecting pathological pathways of complex diseases

The aim of the proposed project is to develop a multivariate statistical method for the analysis of microarray data from complex diseases in order to detect pathological pathways. The proposed method will extent two preceding methods by improving them in several important ways. In brief, the most significant improvement is that the proposed method will allow a confirmatory as well as an explanatory analysis of the data. This is facilitated by the use of pseudo-pathways the test statistic will be based on which represent more than mere associations among genes. For this reason these pseudo-pathways contain information exploitable by an explanatory analysis that may enhance an biological understanding of the data beyond the results provided by hypotheses tests alone. This combination ensures an efficient data analysis to obtain the maximum amount of information usable for a functional interpretation of pathological pathways of complex diseases like cancer.

Potential impact
Aside from the impact on the academic research community the proposed project is also expected to have an impact outside the academic research community. The implementation of the proposed method and its availability in form of a software package for the statistical programing language R will make it attractive for non-profit as well as profit oriented institutes or Biotechnology companies working on biomedical problems. Because it is widely acknowledge that a functional understanding of biomolecular processes is more efficiently approached on a pathway level, there is a broad spectrum of possible applications studying pathological pathways of various complex diseases. Especially, institutes or companies interested in the early detection of various cancer types could benefit from our proposed method. The usage of the proposed method and the accompanying software package will be made freely available for non-profit organizations and licenses may be acquired for profit oriented companies if they utilize our proposed method for commercial products. In order to make such institutes or companies aware of our proposed method we will publish and present our scientific results. In addition to this we will also offer a tutorial for the usage of our proposed software package at a leading international conference where not only academic but also profit oriented organizations participate. This will allow us to engage in personalized discussions with potential beneficiaries. In addition to these endeavors we will establish and maintain a web page that will provide all necessary information to potential users to use our proposed method the its accompanying software package.